Coherence and Co-benefits: aligning UK food supply and related policies with dietary guidelines for better health and environment outcomes

How can dietary guidelines be used to align food production policies towards better health and environmental outcomes?